Tissue-specific chromatin engineering to prime plant resistance

When plants are repeatedly exposed to particular biotic or abiotic stresses, they can learn to respond more efficiently to subsequent
challenge, in a process known as priming. Priming involves changes in epigenetic modifications that impact the 3D structure and
organization of the genome, influencing the expression pattern of many genes. Primed genes have an enhanced transcriptional
responsiveness upon repeated exposure to stress, while returning to baseline levels expression in between stresses. These genes are
thought to remain in 'primed' or 'poised' state, with an altered chromatin landscape that facilitates hyper-induction upon a recurrent
stress event, such as a pathogen attack. Variation in cellular responses between tissues and cell-types affects the outcome of plant-
pathogen interactions. Yet, the tissue-specific epigenetic modifications facilitating cellular memory, leading to a cell-type-specific
transcriptional response have not been previously described. This project aims to implement cutting edge genomic and
transcriptomic methods to characterize the pathogen primed state on a tissue-specific resolution. This will grant a previously
inaccessible and unbiased insight into the tissue specific nature of plant stress responses, allowing key molecular factors and the
exact tissues they play a role in to be identified. With this knowledge, I will recreate the primed state by synthetically positioning
defense-associated chromatin marks strictly in the relevant cell-type at selected loci. This will be achieved by driving a novel CRISPRbased
epigenome engineering system called SunTag-SDG2 under a tissue-specific promoter. Cell-type-specific deposition of
epigenetic marks at potential memory genes will allow me to artificially recreate the pathogen primed state in naïve plants, without
exposure to stressors, minimizing negative pleiotropic effects. Development of these tools will open the door to novel, non-GM,
approaches for agricultural improvement.